Active Food Packaging Inclusion

EMCO Packaging Systems have developed an active, oxygen generating and carbon dioxide absorbing, food packaging inclusion, which is designed to maintain predetermined pack atmospheres within elevated oxygen, controlled atmosphere packed, whole and prepared fresh produce, providing a substantially extended, quality maintained shelf life and significantly reduced spoilage waste within the retail chain.
The inclusion is generally produced in sachet format, although it can be manufactured as a self-adhesive label. In either format it is unobtrusive and is placed in the retail pack at the time of packing.
The technology associated with this packaging inclusion is entirely innovative and is protected by a number of patents.